University of Leeds And Leeds and Bradford Boiler Company Limited

To develop and embed robust product development methodologies that address market segment process needs initially focussing on surface interactions in casting wax removal.